IP Quest POC

IP Quest is a facilitated training workshop for teaching the subject of intellectual property to undergraduates using a board game. The game is an innovative and effective approach to teaching this complex subject. A digital version of the board game is planned because this would allow a much wider audience to be reached and for the learning content to be substantially enriched. The Innovation Voucher will be used to purchase the services of a games software developer to produce a demonstration version of the learning game for customer feedback. The feedback will be used to attract funding for a full version of the game.